The impact of medical labour on variation in patient outcomes: evidence from English public hospitals

Motivation: The provision of healthcare is highly labour intensive, requiring a multi-disciplinary workforce with many years of training. Quality of care provided to patients depends crucially on both the availability and quality of individual staff and how they work together in teams. The NHS is the largest employer in England, employing more than a million people at a cost of more than £50 billion in 2016 (Department of Health, 2017). But NHS pay review bodies and the UK National Audit Office have noted that evidence on the efficient allocation of existing workers is scarce and long-term workforce planning is lacking (NHS Pay Review Body, 2017; Review Body on Doctor's and Dentist's Remuneration, 2017; National Audit Office, 2016). Such evidence and planning are important in order to contain costs and ensure that patients receive the highest possible quality of care.

Aims and methodology: Our proposed research will use econometric techniques and rich administrative data to identify the causal effects of the way in which the health care workforce is organised on healthcare use and patient outcomes.

Our first project explores the determinants of variation in the quality and productivity of the most senior doctors (NHS consultants). It is becoming clear that there is wide variation across doctors in their patient outcomes, even within the same hospital. Some of this may be due to patient allocation across doctors, for example, giving the most experienced harder to treat patients. But this does not appear to be the only driver. Our research will seek to quantify this variation and to determine what factors associated with the doctors are associated with this variation. We will use large scale data in order to separate out the effect of the individual doctor and the hospitals in which they work by exploiting movement in doctors across hospitals during their careers.

Our second and third projects examine team production. Teams are the dominant form of organisation of staff in healthcare and it is therefore important to understand the causal effects of changes to teams. Project two examines explores the impacts of anticipated and unanticipated disruptions to nursing teams on patient care and costs. To do so, we will exploit new data sources that provide detailed data on staff rotas across all wards in 5 hospitals, which can be linked to treatments and patient outcomes. Project three will explore the relationship between doctor seniority, productivity and patient outcomes by analysing a series of strikes by junior doctors in 2016 and 2017. These strikes changed the mix of staff treating patients, leading to a temporarily higher proportion of senior staff (NHS consultants) working in these teams.

To conduct our research we will exploit several data sources, including rich administrative data from the Hospital Episode Statistics and newly available, highly granular, data from one large London NHS hospital group.

Applications, benefits and impact: Our ultimate aim is to allow policymakers to better understand the role of the workforce in variation in productivity, hospital utilisation and patient outcomes. Our findings will provide information and tools that help policymakers improve the efficiency of the existing workforce, raise the quality of patient care, and inform future workforce planning.

We will maximise impact by producing a range of outputs that communicate the results to multiple audiences. We will submit a series of academic articles to top economic journals. We will also produce a number of press-released non-technical reports, which summarise the key findings directed at journalists, policymakers and other non-academic users. In particular, we will target national policymakers, including the Department of Health and Social Care and Health Education England, and health care providers, such as individual Acute Trusts. We will also engage with health care workers and their representatives.

Potential impact
We intend to contribute to four groups in society (i) public policy makers, (ii) organisations delivering healthcare, (iii) health care workers, and (iv) the recipients of healthcare services.

1) Public policy makers

Serious shortcomings in the management of short-run demand for staff and in future planning have been noted by the National Audit Office and NHS pay review bodies (NHS Pay Review Body, 2017; Review Body on Doctor's and Dentist's Remuneration, 2017; National Audit Office, 2016). The recently published draft health and care workforce strategy for England to 2027 notes that prior planning had been limited to just five years ahead and that the previous focus on increased recruitment had come at the expense of developing existing staff (Health Education England, 2017). There is now increased awareness of these deficiencies, heightened by Brexit and the potentially large reductions in labour supply that may follow. This has stimulated interest in addressing long-standing staffing issues. The research in this proposal is intended to contribute to closing the knowledge gap. We aim our research as an input to policy aimed at (a) improving current and future workforce deployment (b) labour force cost containment and (c) improvements in the quality of healthcare.

2) Health care providers

While national policy makers can offer guidance and rules, many day to day and longer-term staffing decisions are made by healthcare providers. Most of the issues we address are common to all healthcare providers, including disruptions to nursing teams due to sickness or staff exits, the composition of multi-disciplinary teams and the variation in the quality of physicians.

We will provide evidence of two types to both national policymakers and providers. The first relates to particular policy questions, such as how junior doctor strikes affected patient care and the impact of employing agency nurses. Better understanding of these policies or events will aid providers in making efficient choices about their permanent and temporary workforce. The second type relates to more general questions on the consequences of particular models of workforce organisation. This will include, for example, the relationship between doctor seniority and patient outcomes, and the most effective ways to organise teams. Results may affect how providers roster staff, or the composition of the staff that they recruit.

3) Healthcare workers and their representatives

Our research focuses on the behaviour of healthcare workers and the impact of this on the patients they treat. While healthcare workers have in-depth knowledge about their patients, they typically do not have access to complex staffing data, and are unlikely to be able to extract lessons from the academic literature as readily as academic researchers and associated academics. We will interact with representative bodies of the medical workforce so they both input into, and benefit from, our work.

4) Health service users

The end users of the public services delivery we study are patients and their families. Our contribution to this group will primarily come indirectly by improving the policies of government and hospital providers, and communicating with national bodies representing staff. However, one of our objectives is to demonstrate the usefulness of administrative data in understanding variation in the quality of treatment. Our research can therefore be used to demonstrate to service users the benefits that can be delivered from research and the increased understanding gained from using health data. Thus we hope our research will also contribute to the very lively debate on privacy concerns in the use of administrative data and to demonstrate the benefits of appropriate and ethical use of personal data.